Edinburgh Napier University and Soluis Group Limited

To explore, understand and develop intuitive interaction technologies for simultaneous multi-user collaborative experiences in immersive digital domes.